University of Bristol and Oxford Space Systems Limited

To develop rolled composite materials and supporting analytical models in order to predict and characterise material behaviour for space. To achieve flight-ready status for the material for use in a range of commercial satellite deployable systems.